Diffuse Ionised Gas in Galaxies

Extensive layers of diffuse ionized gas are observed in the Milky Way and other galaxies. This project will study the structure, ionization, heating, and dynamics of diffuse ionized gas using our newly developed radiation hydrodynamics codes that incorporate feedback processes including photoionisation, stellar outflows, and supernovae. Output from our 3D rad-hydro simulations will be compared with emission line observations of the diffuse ionised gas.